Fracture Detection While Drilling and Optimised Stimulation

This project proves whether shale gas fracture pathways can be identified by using the Smart Reamer. If proven, this will validate a lucrative Smart Frac system. Potentially, this project is a game changer as it maximises production by locating natural fractures (better fracturing job) and sets the ideal location for hydraulic fracture stimulation (wellbore isolation devices). It eliminates cycles of entry and exit into the wellbore with wireline. The concept is patent pending in the US, and a PCT for Brazil, China, Gulf Cooperation Countries. The project builds on the successful Smart Reamer TSB 720002 and harnesses the expertise of BG and Smart drilling in an exciting new technology for fracture detection. Oil companies will be provided with data that is currently missing between drilling and completing a well. TSB funding will support such validation and help allay certain socio-environmental concerns. Oil and Gas end users are backing the Smart Frac and will facilitate further development of the Smart Frac system. The project will allow the concept to maximise UK shale gas recovery while providing assurance on environmental monitoring downhole.